Climate Smart Forestry (CSF): An investigation into the adoption of CSF policy and practice innovation in the commercial forestry sector

Climate Smart Forestry (CSF) has recently been
promulgated and supported as a collection of strategies
and management actions that increase the carbon storage
benefits from forests. The CSF model is currently being
debated in the literature and by forestry stakeholders.
While approaches to design, establishment and funding
differ, all share a common main commitment to ensuring
that forests are better at both mitigating/adapting to
climate change. However, there is currently a lack of
research into how best to promote adoption of the set of
practices associated with CSF within commercial forestry
operations. The aim of this research is to undertake a
comparative analysis of the different approaches to CSF in
the UK, USA and Sweden in order to (a) unpack the concept
of CSF and its benefits (b) to explore how CSF is currently
understood and being advocated within the forest science
communities in these different jurisdictions (c) to analyse
the extent to which CSF is currently being adopted and
practiced in different commercially managed forests in
these countries and the impacts this is having on
stakeholders and their values. By focusing on one case
study in Scotland to conduct field work, the research will
examine how commercial forestry companies address
climate change whilst maximizing economic production.
The PhD will examine how CSF is understood in three
domains - policy, science and practice. Stakeholders that
impact commercial forestry companies will be analysed.